M-Fit

NeuHealth Ltd is a Mental Fitness startup, improving the wellbeing and mental fitness of people and productivity of companies. We customize and embed proven evidence-based mental fitness interventions that deliver measurable improvments into mainstream gaming and into branded company training programs